Development of Experimental Models to Improve Efficiency of Hydrogen Bubble Formation in Electrolyses

This project aimed to analyze hydrogen production through electrolysis, focusing on the bubble formation and its
efficiency. The research involved developing experimental models to understand the formation, growth, and release of
hydrogen bubbles, and exploring the role of fluid flows. The study investigated the use of ultrasound, flow, and vibration
as potential strategies for accelerating bubble removal from the electrodes. The project's objectives includes producing
high speed videos for the growth and separation of the bubble, image processing to measure and model bubble growth
and separation from the electrodes, examining the effect of different strategies on hydrogen bubble removal, and
identifying ways to improve electrolysis efficiency. To achieve these objectives, the project involved two main phases.
The first phase focused on creating experimental models using experimental measurements with high-speed videos,
while the second phase explored the role of fluid flows and the effect of ultrasound, flow, and vibration on bubble
removal. The expected outcomes of this research were the development of a better understanding of hydrogen bubble
formation during electrolysis, the role of fluid flows, and strategies for improving the efficiency of the process. The
findings from this project can contribute to the advancement of more efficient hydrogen production processes and the
development of more sustainable energy sources.